Metaforce

Our Metaforce project enables potentially millions of gamers to become creative and distribute their creative content in their favourite game/metaverse titles.

The key to a successful gaming/metaverse world are engaging and interactive storylines and quests. Allowing the end users and gamers to create them is in the interest of game developers as it makes their product more engaging and much more likely to succeed. It also saves development agencies huge amounts of time and money creating these storylines and quest themselves.

Creators become more than just casual games, they become ambassadors of these games/metaverses. End users (ordinary gamers) get many more options of what to do in these worlds and which storyline to follow.

Our goal is to provide a plugin that is compatible with any game or metaverse and sell it to developers via the Unity and Unreal asset stores.

Our innovation lies in making distribution of this content easy and instant, via the cloud service we provide as part of our package. As soon as one content creator makes a new storyline or a quest it becomes available to all other gamers instantly without any additional downloads and installations.